Continuous measurement of phosphate removal in water treatment

CCm and LGC are collaborating to establish continuous measurement methods for water treatment; leading to improved industry efficiency, reduced water bills and improved environmental benefits.